Bournemouth University and HRV Fit Limited

.....Rehospitalisation of patients with heart failure costs the NHS £2bn pa. Our new product will reduce this by detecting acute cardiac deterioration, by combining the company’s existing technology with novel cardiovascular algorithms. Our project addresses proof of concept and clinical prototyping.